AUTOMAC: AUTOmated Mouse behAviour reCognition

Context of the research

Neurodegenerative diseases are characterised by motor deficiencies. For many of them, there are no successful neuroprotective or neuroregenerative therapies clinically available. In order to address this problem, the development of valid animal models for motor disorders has become active growing and vibrant field in preclinical research. Behaviour analysis of laboratory animals has been recognised as a useful tool to assess therapeutic efficacy. The entire process consists of animal tracking and motion categorisation. Despite tremendous efforts made within the research community, there is no system which can perform reliable recognition of complex animal behaviours and interactions. In this project, a fully automated and trainable computer vision system is proposed to monitor and analyse complex mouse behaviours and interactions using video data recorded by calibrated cameras.

Aims and objectives

Scientific:
(1) To develop a system of combining multi-camera tracking and a Hidden Markov Model.
(2) To improve the multi-camera tracking performance combining covariance descriptors and probabilistic data association.
(3) To accelerate K-means clustering using an approximate nearest neighbour algorithm.
Practical:
(1) To improve the performance and scalability of the existing behaviour analysis systems.
(2) To widen the scope of the applicability of the developed tracker and the behaviour recognition system.
(3) To associate healthcare applications with the image and vision computing community.

Potential applications and benefits
(1) This project will help researchers in the healthcare/medical community to significantly reduce annotation time/errors and hence improve medical research quality. The research outcomes of the proposed multidisciplinary project can reach both ICT and healthcare communities by our attendance at conferences in different domains. In the meantime, the research communities will benefit from our publications in journals and publicly accessible tools/databases for sharing skills and experiences.
(2) The proposed research may be commercialised in the form of software tools. The UK hosts many companies that offer services related to the treatment of neurodegenerative diseases, e.g. GSK, and Orion pharmaceutical companies. These companies and their clients stand to profit from improvements in disease modelling and diagnosis/treatment techniques that depend on animal modelling using a system like that proposed in this project. Significant scientific improvements in this field will have a transformative effect on these businesses.
(3) The technologies developed in this project can be directly transferred and applied in physical security, human computer interface and virtual reality. The tools developed in the proposed research can be used to monitor moving objects (e.g. humans and animals) in different set-ups (e.g. authentic and virtual environments). The software package produced in the proposed research can easily find its customers in manufacture and design, basic science, communication engineering, media and entertainment. As a result, there is great potential for wealth creation and boosted economic prosperity from the developed software package for a wider range of applications.

Potential impact
Neurodegenerative diseases are characterised by motor deficiencies. For many of them, there are no successful neuroprotective or neuroregenerative therapies clinically available. In order to address this problem, the development of valid animal models for motor disorders has become an active field in preclinical research. Behaviour analysis of laboratory animals has been recognised as a useful tool to assess therapeutic efficacy. The entire process consists of animal tracking and motion categorisation. Despite tremendous efforts made within the research community, there is no system which can perform reliable recognition of complex animal behaviours and interactions. In this project, a fully automated and trainable computer vision system is proposed to monitor and analyse complex mouse behaviours and interactions using video data recorded by calibrated cameras.

Who will benefit from this research?

The direct beneficiaries of this project are organisations in Information, Communications Technologies and healthcare sectors. Research groups in these areas will benefit from our published research results and tools created from this work which will be made available as open source software in a Matlab format. In addition, pharmaceutical companies will benefit from the showcasing of our research results by contributing to the progress of clinical translational research. Furthermore the proposed research holds the potential to benefit industrial applications such as physical security (e.g. IBM and Tyco) and media production (e.g. Northern Ireland Screen and Wolfhound Media for animation).

How will they benefit from this research?

(1) Currently behaviour analysis of laboratory animals for neurodegenerative disease related research is still undertaken manually. This process is extremely tedious and labour-intensive with inter-annotator biases. This project, if successful, will help researchers in the healthcare/medical community to significantly reduce annotation time/errors and hence improve medical research quality. The research outcomes of the proposed multidisciplinary project can reach both ICT and healthcare communities by our attendance at conferences in different domains, e.g. British Machine Vision Conference in 2015 and World Parkinson Congress in 2016. In the meantime, the research communities will benefit from our publications in journals and publicly accessible tools/databases for sharing skills and experiences.
(2) The proposed research may be commercialised in the form of software tools. The UK hosts many companies that offer services related to the treatment of neurodegenerative diseases, e.g. GSK, and Orion pharmaceutical companies. These companies and their clients stand to profit from improvements in disease modelling and diagnosis/treatment techniques that depend on animal modelling using a system like that proposed in this project. Significant scientific improvements in this field will have a transformative effect on these businesses. As diagnosis and treatment of neurodegenerative diseases is a global challenge, UK products and services offered in this area benefit from the proposed research by commercialising and exploiting research results of this project and contributing to the creation international commercial opportunities.
(3) The technologies developed in this project can be directly transferred and applied in physical security, human computer interface and virtual reality. The tools developed in the proposed research can be used to monitor moving objects (e.g. humans and animals) in different set-ups (e.g. authentic and virtual environments). The software package produced in the proposed research can easily find its customers in manufacture and design, basic science, communication engineering, media and entertainment. As a result, wealth creation and economic prosperity will follow from the developed software package for a wider range of applications.